The Impact of Historical Sexual Health Research

This project builds directly on the research, collaborations and outputs of the Original Award, ‘Histories of Sexual Health in Britain, 1918–1980’, which is producing the first comprehensive history of sexual health in Britain predating the AIDS crisis. The Original Award is redefining how we study and understand historical intimate health experiences, clinical relationships, health-seeking behaviours and wider attitudes to sexuality and sexual knowledge. It is achieving this through a robust programme of oral history collecting, archival research, internationally significant publications, an AHRC Midlands4Cities Doctoral Award, the presentation of research at national and international conferences and a growing portfolio of public engagement.
Having collected and synthesised extensive historical data during the Original Award, a key aim during the Renewal is to translate that data into outputs with significant cultural appeal. During the Original Award, the project team tested a range of methods for disseminating their research beyond academia. Now, they will build on this experience to undertake creative co-production in the form of carefully planned collaborations that, under the Fellow’s leadership, will combine their historical expertise with the artistic skill of experienced comics artists, designers and theatre professionals. These collaborations will produce a Graphic Novel Anthology and a Script for Theatre.
Both outputs have enormous public-engagement potential. With support from leading industry professionals, the Anthology will be pitched for publication to an independent comics publisher with a portfolio of successful historical graphic novels. And through strategic future funding from Arts Council England, the Script will be staged as a short-run Production, fostering more ambitious creative co-production and widening the cultural impact of historical research. By exploiting the power of fiction, art and theatre to explore the deeply personal implications of sexual health, the Anthology and Script will capture audiences’ emotions and imaginations, resonating in more profound ways than would be possible through traditional academic publications. Their aim is to enhance public understandings of historical sexual health, increase the public visibility of sexual health today, destigmatise conversations about it and promote health-seeking behaviours.
Alongside these cultural strands, the project team will use the first 18 months of the Renewal to continue recording interviews for their Oral History Collection with the British Library and National Life Stories, strategically pivoting their collecting practices to deepen the Collection’s scope and diversify its voices. They will also continue publishing their research in peer-reviewed journals and the Fellow will complete her second major monograph, VD: A People’s History of Sexual Health. And she will continue making progress on her spin-off project funded by an Academy Research Project grant from the British Academy, exploring technologies for harnessing historical SRH data, with long-term plans for a Wellcome Discovery Award.
Together, these project strands form a Portfolio Fellowship that will continue transforming research culture in the Arts and Humanities. They will produce significant resources for researchers working in sexual health and related fields. They will establish models for working both with sensitive historical data and with creative industries to translate that data into compelling storytelling. They will support UK grassroots creative talent and engage diverse audiences in important conversations about intimate aspects of our health and wellbeing.